[have] [have doubts] [harbour doubts] and Paratext and Poetic Turns in Magma 69: The Deaf Issue and The Equality Act (2010)'s 'Protected Characteristi

The creative component consists of a poetry collection that charts my desire to qualify as a
British Sign Language interpreter. These poems explore a developing understanding of
linguistics, language, and community, and interrogate work, career, and coming of age. The
experimental translation in [harbour doubts], and accompanying film poem, encourages
readers to question whether language can act as a remedy for loneliness. The tri-part structure
of the collection considers how multiple and renewed attempts at forming a stronger
connection to society can be made, as an individual consciously writing through an experience
amid a growing list of barriers such as the COVID-19 pandemic.
The critical component examines Magma 69: The Deaf Issue in the wider context of Magma's
publication history as a poetry magazine, and in the context of the 'protected characteristics' as
defined by The Equality Act (2010). The introduction contextualises Magma 69: The Deaf
Issue within the magazine's publication history and examines the magazine's commitment to
culturally construct inclusivity through the publication of poetry. To ground the study, the
terms 'protected characteristics' and 'd/Deafness' are defined. The first chapter provides a
critical reading of paratextual elements to the poems including the call for submissions, the
cover artwork, and the editorial. The second chapter offers an analysis of deaf poet Rodney
Wood's work alongside a reading of the formal and thematic approaches that hearing and
d/Deaf writers have used to represent d/Deafness within the publication of Magma 69. These
formal and thematic approaches include: the haiku, film-poems, and technical innovation and
the body. Finally, a comparison is made between Magma 69 and the paratext and publication
strategies of three other issues of Magma, also themed upon another of the 'protected
characteristics. These issues include: Magma 27: Poetry on Same-Sex Relationships, Magma
76: Resistencia and Magma 82: Obsidian